University of Strathclyde and JWF Process Solutions Limited

To support business model transition from sensor supply, to provision of a software-based data and information service sales solution, by embedding operational capability and management expertise and efficient implementation and execution of business improvement processes.